Magnetic Coordination Cages

The primary objective of this research is to establish a magneto-structural relationship for a range host-guest coordination capsule supramolecular ensembles.
This will be achieved by targeting a number of sub-goals. This includes synthesising a series of novel paramagnetic M4L6 tetrahedral complexes and investigating their magnetic properties. We will then investigate how host-guest interactions with both diamagnetic and paramagentic species modulate the magnetic properties of these tetrahedral species.
We will also aim to nvestigate how the magnetic properties of discrete mononuclear (e.g. Ru or Re) complexes are affected by encapsulation inside a diamagnetic host.
Finally, we wish to realise switchable molecular magnets by using redox-induced changes to either the guest and/or host.